Supply Chain Purchasing Optimisation

We aim to develop a model for advanced purchasing through the construction supply chain. Purchases will be offered the most competitive prices, while also being able to introduce a degree of departmental control through their organisation and subcontractors.